A Low-Cost Optical Foot Scanner

3.2 million people in the UK have diabetes, and 61,000 have a diabetic foot ulcer at any one time. Up to 28% may result in amputation although 80% of these are preventable. Only around 56% of people with diabetes who have had ulcers survive for five years. The treatment costs to the NHS are £650m/annum. Shoes that fit are an effective preventative measure but current manufacturing processes are ineffective, slow and expensive. 3D printing promises to change this, quickly producing bespoke, low-cost optimised footwear. However, a key barrier to uptake is the cost and performance of optical foot scanners. Costing £5000 or more these only scan the sole of the foot and limit usage to specialist facilities. We aim to change this by developing a low-cost foot scanner for under that can be operated by anyone, capturing the complete foot, so that heel, dorsal and ankle support can also be provided. The key is an innovative phase-shifted structured light method to create multiple low-cost, compact scanning modules that can be mounted to provide full coverage, and scan to the required accuracy in under 20 seconds.